The University of Leeds and Rheon Labs Limited KTP 23_24 R6

To revolutionise athletic apparel, RHEON Labs and the University of Leeds are partnering on a ground-breaking project. We will optimize and scale innovative RHEON Fibres, bringing dynamic support to sports bras. This collaboration merges RL's industry leadership with academic expertise, commercialising a novel fibre redefining the standards of performance wear.